Pumping iron: exploring a novel iron transporter in the early life microbiota member Bifidobacterium

Technical abstract
Iron plays a crucial role in bacterial function, but its limited availability in the gastrointestinal tract presents challenges. Bacteria employ various mechanisms to acquire iron, but little is known about these processes in beneficial members of the gut microbiota, especially anaerobic Gram-positive species. During early life, a microbe's ability to colonise is particularly important due to rapidly changing ecosystem dynamics, which may impact host wellbeing. This is a particular issue in infants with iron deficiency anaemia (IDA), which can lead to a disrupted gut microbiota and poorer health outcomes. And although current iron supplementation strategies increase iron levels, this is associated with reductions in beneficial bacteria and increases in pathogenic strains, leading to diarrhoea. Therefore, understanding iron acquisition mechanisms in dominant and beneficial early-life microbiota members such as Bifidobacterium (Bif) is crucial. Previous work indicates Bif typically uses ferrous iron uptake systems, however we have discovered a novel energy-coupling factor (ECF) transporter for iron uptake in B. longum.
To characterise and elucidate the functional role of this novel Bif iron-uptake system, we have 3 objectives:
Obj 1 aims to characterise this ECF system, determine the form of iron that it transports, and understand the role of the associated protein (ECF Orf) in iron acquisition.
Obj 2 seeks to assess how the ECF system enhances Bif colonisation under varying iron levels and ecosystem conditions using mock early-life communities.
Obj 3 investigates the impact of ECF on complex microbial ecosystems, both in normal and IDA infant microbiota samples, exploring the effects of iron supplementation on Bif and the broader microbial community.
These studies will provide insights into how the ECF system influences Bif colonisation, potentially reversing ecosystem disruptions. Outputs may allow development of Bif-based therapies for IDA infant